Increased efficiency and sustainability

Technical abstract
Increasing yield, both intrinsic yield and closing of the yield gap, must be achieved with increased efficiency and sustainability with regard to fertiliser and water input. Increased yield and efficiency in both higher and lower yielding environments, in present and future climates, requires genetic improvements in yield traits per se, as well as in tolerance to abiotic and biotic stresses. Here we address two topics with shared objectives across the wheat and other John Innes Centre (JIC), Rothamsted Research (RRes), Earlham Insitute and Quadram Institute Bioscience. Both require intensive high throughput field phenotyping, aided by the newly- established unique RRes and JIC facilities for in-field automated phenotyping, focussed on wheat research and employed to evaluate novel germplasm, including donor germplasm, segregating and TILLING populations. In this project we will further develop our specific automated high throughput field phenotyping methodologies for monitoring wheat performance, the genetic dissection of key traits and the development of improved germplasm.